Dynamos in rotating compressible convection

Hydromagnetic dynamo theory describes the regeneration of magnetic fields as the result of the motions of an electrically-conducting fluid. There are many physical examples of dynamos, particularly in geophysics and astrophysics, and dynamo action has been found in recent liquid metal laboratory experiments. Thermal convection is responsible for driving many of these natural dynamos, the vast majority of which also depend upon the dynamical influence of rotation. Most previous studies of dynamo action in rotating convection have adopted the Boussinesq approximation, which means (amongst other things) that the effects of stratification are ignored. By carrying out a series of numerical simulations, we propose to investigate dynamo action in rotating compressible convection, focusing particularly upon the effects that stratification has upon convectively-driven dynamos. Specifically, we shall address the question of whether or not dynamo action in highly-supercritical compressible convection can lead to the formation of large-scale magnetic fields (something that equivalent Boussinesq dynamos fail to do). We shall also establish whether there is an optimal rotation rate and an optimal level of stratification for dynamo action in the weakly-supercritical parameter regime (close to the onset of convective instabilities). Finally, motivated by previous results from Boussinesq convection, we will look for dynamo action in the subcritical parameter regime, i.e. a region of parameter space in which no convective instabilities would occur in the absence of a magnetic field.